Workshop on New Directions for the Tutte Polynomial: Extensions, Interrelations, and Applications

The Tutte polynomial is a polynomial associated with a graph that algebraically encodes structural information about the graph. Recent years have seen a surge of new developments in the area of graph polynomials, with many of these developments being driven by applications to other areas of scientific research, both within mathematics and outside of it. The Tutte polynomial is unquestionably the most heavily studied and important of all graph polynomials, and many, if not most, other graph polynomials are related to the Tutte polynomial in some way.

The Tutte polynomial has a vast body of work associated with it, across multiple fields, with applications in a wide range of other areas encompassing graph theory, topology, geometry, knot theory, biology, physics, and even sociology. There are entire books on just single facets of the Tutte polynomial; for example, on specialisations such as the chromatic polynomial, flows, and reliability, as well as on other formulations of the Tutte polynomial such as the Potts model, an important statistical mechanics model in physics.

The purpose of this workshop is to bring together experts in the many wide-ranging properties and applications of the Tutte polynomial. Advances in this area tend to develop independently, each for their own particular application, but, because the Tutte polynomial is at the heart of all these various investigations, very frequently results in one field then lead to breakthroughs in another when the techniques are transferred. This workshop will provide a forum for effective sharing of related ideas, techniques and applications. It will also focus the field by communicating a set of open problems and applications-based objectives for future research on the Tutte polynomial and its applications across disciplines.

Potential impact
The major impacts of this project will be to the health of the academic discipline and to worldwide academic advancement. The workshop aims to guide and unify the direction that research in graph polynomials will take in the short- and mid-term future. Participants will gain a full understanding of the latest research in their field and of how their research intersects with it. Researchers will leave with a focused set of problems that reflect the most recent advances in the field. Many of these problems will be driven by cross-disciplinary interactions.

The workshop aims to develop the understanding of graph polynomials that arise in statistical physics. Graph polynomials provide a combinatorial framework for describing nearest-neighbour interaction models such as the Potts and Ising models. A major area of physics is concerned with determining the phase transitions of these models. The combinatorial theory developed in this workshop has the potential to inform this physics research, leading to new understandings of the physics of matter. Of particular note in this direction is that improvements in computational methods, one of the topics of the workshop, should help physicists conduct exploratory research in statistical mechanics more effectively.

For self-assembly of nanoscale geometric constructs a number of techniques have been developed using the Watson-Crick complementarity properties of DNA strands to achieve the self-assembly. Ribbon graphs (equivalently, graphs in surfaces) give a good model of DNA nanostructures, and so the various generalisations of the Tutte polynomial to embedded graphs should encode valuable information pertinent to this application. Some models of biomolecular computing also require a biological process that can be modelled by processes used in recursive constructions for graph polynomials. Due to the appearances of graph polynomials in these settings, there is potential for the workshop to have impact on design strategies for nanostructures.